Pre Clinic Trial for Reading Assessment Software

Mr. Patch is a novel platform which uses eye tracking technology in conjunction with exercises and challengesto provide a method of vision therapy that is rewarding and gives immediate feedback. Using off-the-shelf hardware the software uses eye tracking to identify, screen and monitor vision problems early on in a child's life that could later affect reading and learning ability in school. Through Mr. Patch, children can also rectify their problems using our unique Vision Therapy exercises which records eye behaviour and measures the amount of progress a child is making.